Developing efficient chain drive systems for sport and industrial applications

There is particular work to test the performance of bicycle chains on a new testing rig while altering different parameters and accessing changes in efficiencies and power transmission. Furthermore, high speed capture camera technology is available to conduct condition monitoring of the chains during testing. This testing is the basis for the PhD, which will continue to develop during its completion as different lines of investigation become apparent and important. With industrial partners GB Cycling and Renold Chain, there are two key contexts to apply testing: performance track bikes for Olympic cycling; and industrial application in mechanical drive systems. Work is primarily focussed on performance cycling, with scope to test industrial applications. Given the initial work required is defined, I am expecting to be guided by supervisors as I hone testing skills and practices while completing the expected work. As my skill set increases and confidence grows I will begin to lead the investigation in a direction which, I suspect, will be dictated largely by any results of the tests or further developments.